The mechanics of shape in plants

Stomata are microscopic pores on plant leaves that regulate gas flow into and out of the leaf. The pores are flanked by two specialised epidermal cells called guard cells. Guard cells inflate and deflate, changing their shape and in doing so control the aperture of the pore to regulate the amount of water loss and CO2 uptake of the plant; they do this in response to a variety of extrinsic and intrinsic signals, such as atmospheric CO2 concentration, light intensity and plant hormones. Whilst a lot is known about the signals on which this process depends, and about the development of the stomatal complex, less is known about the shape change of the guard cells and how the guard cell walls permit this. This project sets out to determine the extent to which the mechanical properties of the cell wall influences cell shape and therefore stomatal function. I will do this by combining several disciplines and techniques. Firstly, various molecular biology techniques will be used to screen various mutants of Arabidopsis thaliana with mutations in cell wall genes. Mutants that display interesting phenotypes regarding the guard cell wall will then be imaged using light sheet fluorescence microscopy (LSFM), an imaging technique that is only just beginning to be used to capture plant cells and structures. I hope to generate 3D images of stomatal shape change and also time lapse videos of this process. This visual data will then be combined with force data from AFM (atomic force microscopy), a technique mainly used in physics to determine physical properties of a material. With data on stomatal shape change from LSFM and cell wall mechanical properties from AFM, I hope to link the two and see whether the mechanical properties of stomata cell wall affects shape change, and vice versa. If successful, results from this project could be used to select for, or engineer, crop plants to have more effective or efficient stomata that have a higher intake of CO2 and/or reduced water loss from the plant. This could then improve yield, reduce drought stress, or induce many other long-term effects that could improve crop food sustainability.